iSay: Visitor-generated content in Heritage Institutions

Museums and other heritage institutions often invite their visitors to contribute content to museum collections and exhibitions for a variety of purposes: to gather feedback and assess the effectiveness of their exhibitions, to enrich their collections with first-hand accounts of experiences with their objects, or simply to engage their audiences in interactions with their contents at a deeper level. Such examples date almost a century back, however, the whole notion of visitor-generated content has taken on completely new meaning with the advent of the social web. Users of the social web (including social networking sites, blogs, wikis, etc.) increasingly expect to be asked for their opinions and comments and to be offered opportunities to actively contribute rather than passively consume online content. Heritage institutions are already responding to this with a variety of projects that seek content from their online and/or on-site audiences. However, the sector yet lacks best practices for these projects to draw upon in order to tackle the many ethical and practical challenges of soliciting, using and disposing of visitor content. It is now critical to bring these projects together under a dedicated and structured forum to exchange experiences, to identify critical issues and challenges, to map future research agendas, and to encourage good practice.

This network will provide this forum through four structured events, which will focus on the following topics:
- The Shape of Things: New and Emerging Technology-Enabled Models of Participation through visitor-generated content
- "It's my content 2.0" - IPR, ownership and ethics
- "But it's my content too" - Democracy, trust and moderation
- The Shape of Things to Come

The events are intended to delineate and advance the debate over visitor-generated content versus institutional content as well as to unveil possible synergies. In doing so, they will contribute significantly to our understanding of the issues and challenges involved in integrating visitor content within heritage institutions, and will advance our practices and approaches.

Potential impact
1. Museum and Heritage Site Professionals
Articulating the role and use-value of Visitor-Generated Content is crucial, especially when issues around ethics, ownership, authority and representation are at stake. One aspiration is that the network will feed into and influence current practice through dissemination within the professional sector. There are many active professional forums who would be interested in the results of the research, and to whom the network events and outcomes will be publicised. Museum and heritage site professionals within the Museums Computer Group, Museums Association, the Group for Education in Museums and the Historical Association will be informed of the outcomes of the network via existing forums and resultant publications.

2. Feeding into public policy on the nature and role of digital heritage
Interpretation of our heritage through digital technologies and artefacts are no doubt of fascination and concern across the cultural sector. As intangible and e-tangible heritages are increasingly being recognised, and visitor-generated content sought, questions are raised about how to collect, curate and make sense of contributions from the public. This has wider significance and could feed into policy around the wider use of science and technology (at DCMS level), and discourse about the future direction of cultural policy more broadly.

3. Enhancing the visitor/user experience and creativity
Participants in the network events will be encouraged to reflect upon their own (and their institutions') ethics and responsibilities in practice related to visitor-generated content. This could alter quite fundamentally future work in this area, and the nature of the visitor experience in the future. The final workshop will come up with innovative visitor scenarios which will be implemented through further practice and research.

4. Increasing the effectiveness and relevance of heritage institutions
Museums are increasingly (especially in the current landscape) being required to evidence their vitality and relevance to their publics. In the past, there has often been a gulf in understanding between the institution and it constituents. More nuanced and ethical use of (and reflection on) visitor-generated content of all varieties will indicate a more genuine two-way dialogue and increased intimacy in engagement on both sides, helping to make that case more vivid.

5. Informing software and hardware development in the field of museum informatics
The understandings and discussion emerging from the network could well inform and influence the future shape, feel and use-value of hardware and software in this field. The findings of this project will be disseminated amongst those working at the sharp end of design and delivery in this area through trade fairs, publications and existing networks. The research proposals that form outcomes of the project will be able to impact still further in this regard.